Q-DOS light: Quantum key distribution for Drones with Optimal Size, weight and power

The use of air and space platforms such as drones and satellites is becoming routine in civil, government and defence applications. Security of information is of great importance in such applications. As the radio frequency spectrum is
overallocated, end users are turning to free-space optical communications for increased data rates. Project Q-DOS light (Quantum key distribution for Drones with Optimal Size weight and power) aims to solve the problem by delivering a compact optical communications system with quantum encryption for airborne platforms for hyper-secure data transfer. The high-speed link will utilise Quantum Key Distribution (QKD) to transmit encrypted messages, and monitor for interception of the link via an eavesdropping detection feature. The system will be demonstrated whilst being flown on a small drone (under 7kg) and meet very challenging Size, Weight and Power (SWaP) constraints. Q-DOS light partners represent the whole spectrum of the value chain that will deliver a unique solution to the UK and global industries.

Potential impact
The main impact of this project will be to Airbus Group Innovations, who are leading this proposal, and Airbus Defence and Space as final user. The growing congestion of the electromagnetic spectrum has led to free space optics (FSO) becoming an attractive alternative to RF systems to implement long range point to point high speed data links. Despite the fact that FSO provides higher data security than RF systems, the link can be intercepted if an eavesdropper is located between the transmitter and receiver ends. QKD makes use of quantum mechanics to share an encryption key between the two ends and then guarantee a secure communication. A successful project will allow Airbus Defence and Space to offer a highly secure communication link between an airborne platform and a ground-station. This will assist in their future aircraft strategy, ultimately allowing them to remain competitive. The low SWaP communication system delivered by this project is also applicable to low Earth orbit satellites, opening new business opportunities when data security is essential. Other applications, such short range handheld communications systems, can also be tackled making use of the integrated tracking system designed for the airborne terminal. The miniaturisation of the QKD system will also have a significant impact on the start-up (KETS) and an established SMEs
(IdQuantique) who are involved in the project. The integrated QKD modules provide them a competitive advantage opening new market opportunities.